Untangling Neural Networks

The main aim of this project is to: Formalise argumentation-based debates amongst machine learning agents, extended to incorporate human input and judgements guided by normative principles lifting local evaluative criteria to global evaluation of debates.

The key research objectives/research questions are:
How can we generalise the standard dialectical exchange of argument and counter argument, as formalised in the standard Dungian sense, so as to accommodate additional relations between arguments and or statements, such as accrual?
How can we use such a formalism for updating beliefs?
How can this method of belief updating be used in the value learning method `AI safety for debate'?

To achieve these objectives I will:
Investigate existing literature
Pin down desiderata for a formalism
Generate formalisms
Analyse these formalisms and rank them based on the desiderata

The expected novel contributions are: A formal framework for AI debate and evaluation that incorporates human judgement and input.